Efficient transfer learning for pre-train language models across many tasks

In recent years, natural language processing (NLP) technologies have made significant advancements thanks to the development of pre-trained language models. These models are trained on massive amounts of text data from various sources, such as websites, news articles, and books. Once trained, these models can be fine-tuned for specific tasks and domains, resulting in improved performance across a wide range of NLP applications. However, there are still many open questions about how these models can be effectively adapted and used for new tasks and domains. This project aims to explore various ideas and techniques related to transfer learning, which is the process of leveraging pre-trained models to improve performance on related tasks.

Some of the research directions we plan to explore include:
Alternatives to fine-tuning: Instead of the traditional fine-tuning approach, we will investigate methods that involve continual learning, intermediate task learning, multi-task learning, and learning with auxiliary losses. These techniques may offer more efficient and effective ways to adapt pre-trained models for new tasks and domains.
Dealing with domain shifts: When the target domain is different from the source domain used for pre-training, performance may degrade. We will explore fine-tuning procedures that can address this issue and help maintain high performance across different domains.
Parameter-efficient transfer learning: Adapting large pre-trained models can be computationally expensive. We will investigate the use of adapter modules to enable more efficient transfer learning. These adapters can be trained on small amounts of task-specific data, making them useful for low-resource settings.
Model combinations: Instead of fine-tuning, we will explore techniques that involve merging pre-trained models. This approach may offer a more efficient way to combine the knowledge of multiple models for downstream tasks.

By exploring these research directions, this project aims to advance the state-of-the-art in NLP and contribute to the development of more efficient, adaptable, and powerful language understanding technologies. Through this project, we hope to contribute to the ongoing growth and success of NLP technologies, ultimately leading to improved human communication and decision-making capabilities.